Metrology to support standardisation of hydrogen fuel sampling for heavy duty hydrogen transport

Hydrogen can significantly contribute to reducing emissions from the transportation sector as it is particularly well suited as a fuel for long haul heavy duty (HD) vehicles. The uptake of hydrogen for heavy duty transport requires further standardisation to support Europe’s green energy future. Sampling systems and methods have already been developed for use at hydrogen refuelling stations (HRS) for light duty (LD) vehicles, however there is a lack of technical evidence for heavy duty transport. This project will deliver the evidence needed for the standardisation of hydrogen fuel sampling for heavy duty applications. This will include the development of dedicated sampling systems for contaminants (gaseous species and particulate matter), methodologies for the validation of sampling methods, guidelines for the evaluation of sampling representativeness, uncertainty budgets, safety considerations and venting protocols. The outputs will be directly fed into ongoing standardisation activities in CEN TC 268 and ISO TC 197.